The Design of Novel Inductive Sensing Systems and Associated Signal Processing Techniques for Ice Thickness Mapping in Polar Regions

The Design of Novel Inductive Sensing Systems and Associated Signal Processing Techniques for Ice Thickness Mapping in Polar Regions